Genairclean, a revolution in Reverse Osmosis membrane cleaning performance

Securing access to clean water is a major global challenge with water demand set to increase
by 50% over the next 50 yrs. Desalination technologies plays a vital role in the production of
clean water providing an unlimited & constant supply of high quality water for human
consumption, industrial & agricultural application.
With lower capital costs & energy requirements, Reverse Osmosis (RO) is the dominant
method for desalination, with over 20,000 operational RO plants globally representing 70% of
total world desalinated water production capacity. Despite RO’s widespread application, all
RO Membrane (ROM) elements are subject to fouling by dissolved & suspended materials
present in the feedwater which significantly impact operational efficiency leading to system
damage. Typically membranes require cleaning every 3 – 12 months and replacing every 2-
3yrs due to fouling .
Genesys Manufacturing Limited, a leading developer of antiscalants, cleaners & biocides for
the ROM mkt, aim to address the mkt need for improved membrane cleaning through the
development of a novel air assisted chemical cleaning process known as “Genairclean”. This
is based on the use of the “Genairator” a proprietary venturi based dynamic air injector to
create microbubbles for physical agitation, combined with the development of effervescent
cleaning reagents. Basic proof of concept studies have indicated that Genairclean could
deliver an increase in cleaning efficiency by up to 40% at no additional cost, resulting in a
significant improvement in plant efficiency. A reduction in electricity pumping costs &
extended membrane life by 1-2 yrs is also foreseen.
The technology will be applied across RO & Nanofiltration (NF) membranes used in the
desalination process including the industrial, commercial, municipal, healthcare,
governmental & non-profit sectors worldwide. The approach offers the potential to
revolutionise the membrane chemical cleaning mkt worth $625M resulting in savings
c.$52m/yr